Development of Planar Waveguide Based Gas Sensors for Challenging Environments

This project looks to draw on the expertise within the CDT in Applied Photonics to support the development of novel optical sensing technologies to support AWE in its mission to support and maintain the UK's nuclear deterrent.
Sensor technologies are essential to provide data from experiments to improve understanding of chemical ageing processes and mechanisms. In some situations, electrical-based measurements may introduce an unacceptable safety risk and as such optical-based sensor technologies provide a viable alternative to obtain empirical data.
Although optical sensing is a relatively mature field it is niche, and many challenges exist that prevent these techniques from being readily deployed including lack of sensitivity, lack of selectivity, limited long-term stability and chemical incompatibility.
This PhD project will look to develop novel optical gas sensor technologies based upon fibre coupled waveguide ultra-compact devices, using a silicon on insulator platform. The candidate will be required to develop gas specific device designs, fabricate these and then perform sensor evaluations, using the clean room fabrication facilities and optoelectronic laboratories, available in the School of Physics and Astronomy at the University of St Andrews. The overall aim to enable this technology to deployed within future ageing experiments.

Potential impact
Complementing our Pathways to Impact document, here we state the expected real-world impact, which is of course the leading priority for our industrial partners. Their confidence that the proposed CDT will deliver valuable scientific, engineering and commercial impact is emphasized by their overwhelming financial support (£4.38M from industry in the form of cash contributions, and further in-kind support of £5.56M).

Here we summarize what will be the impacts expected from the proposed CDT.

(1) Impact on People
(a) Students
The CDT will have its major impact on the students themselves, by providing them with new understanding, skills and abilities (technical, business, professional), and by enhancing their employability.
(b) The UK public
The engagement planned in the CDT will educate and inform the general public about the high quality science and engineering being pursued by researchers in the CDT, and will also contribute to raising the profile of this mode of doctoral training -- particularly important since the public have limited awareness of the mechanisms through which research scientists are trained.

(2) Impact on Knowledge
New scientific knowledge and engineering know-how will be generated by the CDT. Theses, conference / journal papers and patents will be published to disseminate this knowledge.

(3) Impact on UK industry and economy
UK companies will gain a competitive advantage by using know-how and new techniques generated by CDT researchers.
Companies will also gain from improved recruitment and retention of high quality staff.
Longer term economic impacts will be felt as increased turnover and profitability for companies, and perhaps other impacts such as the generation / segmentation of new markets, and companies receiving inward investment for new products.

(4) Impact on Society
Photonic imaging, sensing and related devices and analytical techniques underpin many of products and services that UK industry markets either to consumers or to other businesses. Reskilling of the workforce with an emphasis on promoting technical leadership is central to EPSRC's Productive Nation prosperity outcome, and our CDT will achieve exactly this through its development of future industrially engaged scientists, engineers and innovators. The impact that these individuals will have on society will be manifested through their contribution to the creation of new products and services that improve the quality of life in sectors like transport, dependable energy networks, security and communications.

Greater internationalisation of the cohort of CDT researchers is expected from some of the CDT activities (e.g. international summer schools), with the potential impact of greater collaboration in the future between the next generations of UK and international researchers.